DYVERSE: A New Kind of Control for Hybrid Systems

It might be as simple as jumping on a trampoline, or as sophisticated as the docking of vehicles in outer space; as trivial as playing billiards, or as crucial as maintaining the stability of an airplane during landing; as random as the flow of information in a communication network, or as synchronised as a school of fish swimming in the sea. These are examples of systems that combine continuous and discrete, smooth and abrupt dynamics. In dynamical systems theory, this is called discontinuity or switching behaviour. The systems exhibiting it are called discontinuous, switched, non-smooth or discrete-event systems. Their combined dynamics can be seen as a hybrid dynamical system.What makes the behaviour of hybrid systems so complex? Where does the unpredictable behaviour of these systems come from: from the system itself, or from its environment? Every mathematical model is an approximation of the real world, and is full of limitations. However, some models are better than others at describing the evolution of certain physical and engineering systems. DYVERSE proposes a fresh perspective within the hybrid systems framework, and will provide new insights into the modelling, analysis and control of systems with switching dynamics. Due to the discontinuous changes in states, hybrid systems entail complex behaviours not present in systems that are purely discrete or continuous. These 'complex behaviours' usually lead to faults or dynamics degrading performance. Chaos or mechanical vibrations are examples of these kinds of negative dynamics. Complex behaviours usually have their origin in what in mathematical terms is known as a bifurcation. That is, the point which marks a change. The challenge is to ensure through design that devices behave correctly, eliminating all negative behaviour. The process of checking in an automated way that a system behaves correctly is called 'formal verification' in the theory of computer science; the elimination of negative behaviours falls into the field of control engineering. DYVERSE brings together computer science formal methods, dynamical systems analysis and control engineering methodologies. The research mixes theory and practice and crosses different application domains, which is why the project is quite literally diverse.There has been great success in applying formal verification methods to validate dynamical properties in particular classes of discontinuous systems. However, it is still a challenge to give satisfactory solutions for the verification of complex dynamical behaviours of discontinuous systems, as DYVERSE proposes. One of the main obstacles has been the difficulty of obtaining a computational representation of these complex dynamical properties. Consideration of the changes of the energy of the system is the answer to this problem. But DYVERSE is not only about formal verification: DYVERSE will use the verification results to modify and improve the system behaviour. Furthermore, it will bring new theory into practice.An integral part of the project is that the theoretical results will be experimentally validated in a prototype: a system with impacts and friction. A system with impacts and friction is a discontinuous system because it evolves smoothly until an event (impact/friction) triggers changes in the velocities or position.DYVERSE goes beyond this immediate proposal. It is a long-term research to extend the theoretical results on analysis and control of hybrid systems to complex networks and distributed systems, covering multiple emerging applications from electromechanical systems to transportation and electrical power distribution networks, and from high-confidence healthcare to national security. Have you ever thought about having an automated public transport system in your city, with precise information on bus schedules sent direct to your mobile phone? What about an online system that suggests your next shopping list based on your needs?

Potential impact
The envisaged impact of DYVERSE is presented here. We conceive the impact as a dynamic process that may change as the research develops. Who will benefit from this research? 1) The academic beneficiaries given in 'Academic Beneficiaries'. DYVERSE will help to develop a critical mass in awareness of hybrid systems, and will create the foundations of a network of proficient multi-disciplinary researchers. 2) Policy-makers related to different government agencies and parliamentary select committees related to Science and Technology. From a more local viewpoint, the Northwest Regional Development Agency is also a target for us. 3) Prospective post-graduate students in computer science, mathematics and control engineering. 4) The UK's competitiveness in energy matters, including public and private sectors. 5) Society in general by means of long-term practical manifestations of hybrid systems in our way of living and welfare. How will they benefit from this research? DYVERSE's impact will be visible for the five groups of potential beneficiaries mentioned above in three different phases: 1) Immediate impact, during the execution of the project and beyond (groups of beneficiaries (1), (2), (3)): 1.1) Impact on DYVERSE team, mainly, on knowledge and career and skills development of the PhD student and the PDRA. 1.2) Impact on Science and Technology-related policy-makers. DYVERSE will generate knowledge to use as advice for the UK's high-priority future needs. 1.3) DYVERSE is seen as a 'hook' for excellent post-graduate students due to its novelty and multi-disciplinary nature. 2) Mid-term impact envisaged as two years and beyond (group (4) of beneficiaries): The Energy Technologies Institute (ETI), bringing together companies and the UK government, could benefit from our mid-term energy-related results. Furthermore, we have to take into account that Manchester plays a strategic role in the UK Northwest region. 3) Long-term impact (group (5) of beneficiaries), envisaged as four years and beyond. Navarro's research aims to break new ground in understanding complex networks (persons or subsystems), with reference to the networks of society, with all their technical, organizational, social, economic and political implications. What will be done to ensure that they benefit from this research? To ensure the widest dissemination and exploitation of DYVERSE's results, we have designed a strategy consisting of five different routes: 1) Publication in leading conferences and journals, targeting new ones dedicated to hybrid systems (Nonlinear Analysis: Hybrid Systems, and the conferences HSCC, ADHS), in addition to relevant journals and conferences in control/applications, that is, Automatica, IEEE TAC, Control Engineering Practice, Triennial IFAC World Congress 2011, and annual IEEE CDC. 2) Presentations to national and international research groups, as well as to industry (see 'Collaborations and Development of Research Career' of the 'Track Record'). Navarro is the representative of the School of Computer Science in the Manchester Energy Initiative of the University of Manchester. 3) A project web site to publicise our theoretical/experimental results and to receive feedback from the scientific community. It will be valuable for the hybrid systems community to make public our results in the experimental prototype. In the future, we could devise a system to make accessible the use of our experimental setup to any researcher that needs the implementation of theoretical results related to the analysis and control of hybrid systems. 4) A workshop in Manchester or a special session in one of the international conferences to attend. 5) With the support of the Public Engagement/Liaison Group of the School of Computer Science in Manchester, Navarro will promote activities to publicise DYVERSE's results to the general public and government agencies.